IMoPED, Integrated Motor Power Electronics Drive

**The iMOPED project puts the jam in the donut motor**. By combining a motor controller with our in-wheel direct-drive motors, **Donut Lab is unlocking the next generation of in-wheel integrated drive units**. This enables incredibly precise torque delivery and high efficiency due to a highly optimised motor, controller, and control system designs; all while minimising active material usage. At the same time, there is no compromise on performance or handling characteristics. Inboard packaging space is unlocked allowing smaller vehicles, larger batteries or more cargo capacity. IMoPED will accelerate the adoption of zero-emission vehicles for a cleaner, more sustainable transportation future.